The effect of the bone marrow microenvironment upon the function of anti-leukaemia T cells.

Adoptive immunotherapy is an emerging treatment that has provided exciting preliminary results in some patients with acute leukaemia, a type of blood cancer that starts in the bone marrow. This treatment involves removing immune cells called 'T cells' from patients and reprogramming them to attack leukaemia cells. However, early results show that not all patients respond to this treatment and that many patients later relapse, meaning either that the T cells don't persist or that the leukaemia changes and evades the immune attack. In our laboratory, we are investigating what happens to re-programmed T cells when they enter the bone marrow, by finding out where they go, and what properties in the bone marrow affect how well the T cells work or survive. We intend to use this knowledge to design new ways of re-programming T cells so that they are more effective in treating acute leukaemia.

Technical abstract
Although adoptive transfer of T cells engineered to express chimeric antigen receptors can successfully induce remissions in patients with acute lymphoblastic leukaemia (ALL), many patients fail to respond or respond only transiently. Recent work from the host laboratory has shown that T cell persistence and function in the bone marrow are dependent upon access to the homeostatic cytokine, IL-15, through its trans-presentation on the surface of IL-15 receptor alpha-expressing cells. In this proposal, I am seeking: (1) to determine which cells in the bone marrow microenvironment are essential for CAR T cell function, and (2) to define how prior treatment or leukaemia growth affects the T cell microenvironment in the bone marrow. To identify putative IL-15 receptor alpha+ cell population(s) that are required for CAR T cell function and survival, I will use a combination of flow cytometric, imaging and genetic approaches. Using established models of ALL, I will seek to understand how leukaemia growth and/or treatment affects the bone marrow microenvironment, specifically those cells or elements that support CAR T cell function. Knowledge regarding how the bone marrow microenvironment supports CAR T cell function and persistence could be used to improve anti-leukaemia T cell therapies, either through manipulating the bone marrow microenvironment or through designing CAR T cells that can substitute for microenvironmental factors damaged as a result of leukaemia growth or treatment.

Potential impact
By increasing knowledge of how the bone marrow microenvironment supports CAR T cell function and persistence, my proposed research has the potential to be applied in improving anti-leukaemia T cell therapies, and therefore outcome for patients with acute lymphoblastic leukaemia. Furthermore, although there is huge interest in using TCR- or CAR-modified T cells to treat patients with cancer, a major challenge in the UK is to develop infrastructure and skills so that greater numbers of patients can gain access to these novel treatments. By providing me with skills in the relevant technologies, my project will align with the MRC's aim to strengthen the research base in a strategically important area. An MRC Clinical Training Fellowship will equip me to pursue career development as a Clinician Scientist and to foster future translation of T cell therapies into the clinic.

The Chakraverty lab has patented technologies relating to genetic manipulation of therapeutic T cells in the bone marrow and is developing these for clinical use, for example through a Wellcome Trust Pathfinder Award, and through UCL partnerships with the commercial sector. I will therefore gain a better understanding of how basic research findings can be developed as commercial entities in order to allow their wider application. Furthermore, by interacting with researchers who are running early phase clinical studies of TCR- and CAR-based T cell therapies at UCL, I will also improve my understanding of issues relating to trial regulation, cell manufacture and governance. By applying the knowledge and skills derived from this fellowship, I will hope to contribute to a growing pool of UK clinical researchers adept at developing innovative T cell therapies that can be rapidly developed for application in patients.